Identifying host genetic factors shaping rhizosphere microbiome during root disease

Legumes play an important role in the diversification and sustainability of agriculture. Peas are a valuable legume crop as they contribute to meeting the growing demand for plant protein worldwide. However,
recent removal of chemical seed treatments has made the crop vulnerable to root diseases. Root rots, caused by fungal and oomycete pathogens, can result in stunted growth, reduced yields, and lower crop
quality. To tackle this challenge, this PhD project is being offered that aims to understand (i) how root rot pathogens influence composition of the root exudates and subsequently shape the soil microbiome and
(ii) what are the host genetic factors associated with changes in the rhizosphere microbiome induced by the pathogen. By combining cutting-edge techniques in genetics, metagenomics, and metabolomics, the
project aims to develop strategies that use host genetics to promote beneficial microbial populations and makes it resilient against stress.